Tick

The biggest unsolved issue today, is authentication. How do you really know who you are dealing with in a ‘virtual hyper-connected digital world’? The traditional organisational response has been 'User Names and Passwords' but they are increasingly compromised and are no longer good enough.

Tick solves this problem of a strong authentication procedure without compromising convenience and simplicity by using any mobile phone (not just smartphones) to authenticate people and organisations, allowing people to interact and transact in a far more convenient, easier and safer way, than ever before.